Galaxy and Cluster Evolution in Group zoom simulations

We are performing and analysing high resolution cosmological simulations of the formation and evolution of galaxy groups and clusters, with the main goals at the present moment being to investigate the reasons for, and mechanisms of, quenching, and to explain the observed and simulated temperature and entropy properties of clusters of galaxies.